Fluro Shell

Fluro Shell is a High Visibility Cover for kids. It is designed with children in mind, with bright fluorescent colours and comes in Star and Heart shapes with silver reflective cord for glow in the dark road safety.